Slimsensor

The proposed feasibility study will deliver prototypes of slimline current sensors suitable for retrofitting on all feeder cables in substations, which will then be tested using our in house facilities. The resulting prototype sensor will fit all substations, as a result of a very slimline profile, while uniquely retaining the accuracy and durability of larger and more expensive sensors. The solution will be retrofitable with minimal expense and disruption to the network operator and will offer a permanent, cost effective and highly accurate monitoring of 100% of feeder cables providing opportunities for efficiency savings and better network management.